AHRC Impact Accelerator Account

The University of Reading will expand the impact of its research in the Arts and Humanities, in relation to both local contexts and national and international imperatives. This project focuses on two areas of research excellence:
1. Engaging Creative Industries: research utilising knowledge exchange and collaborative working with the Creative Industries.
2. Catalysing Heritage: extensive expertise in unlocking the potential of collections, archives, heritage sites and intangible heritage through innovative and creative methods.

We will develop impactful engagement with the creative industries by:
- expanding research and innovation links with the Film and Television industries
- identifing industry challenges and developing interdisciplinary responses and solutions to shape post-Covid recovery and inform film industry practices
- capitalising on existing strengths to develop the skills and approaches of Arts and Humanities researchers in collective working with range of other areas of the creative economy.

We will support and extend UoR's researcher's work in catalysing heritage through sharing successful strategies and enhancing engagement with lobbying bodies and other forms of policy engagement by:
- extending impact of work in engaging communities in placemaking, locally, nationally and internationally
- sharing best practice in placemaking research, digital innovation, memory activism, partnership building and commercialisation
- enhancing training and the knowledge base of Arts and Humanities researchers in policy engagement.